An Innovative Robot that Automatically Harvests Ready Crops and Provide Farmers with a 70% Reduction in Labor Costs and Reduce Crop Waste.

COVID-19 has had a severe effect on the agricultural sector. It is estimated that, over the next 1--2 years, there will be a 75% reduction in the availability of manual labourers due to the pandemic and the UK leaving the EU. Additionally, a large proportion of each crop is wasted. There is an urgent need for an innovative, efficient harvester that will minimise waste and replace the sizeable proportion of manual labour that is in very short supply. RoboVeg's three-headed harvester rig will do just that through selective harvesting. RoboVeg is a rapidly growing UK SME, with a core team that has decades of practical experience comprising Mike Phillips, Peter Keeling and Estwick George. RoboVeg will generate a year-5 post-project revenue of an estimated £13M.